Inkjet-printed Filter-less narrowband colloidal Quantum Dot photodetectors and image sensors (IFQD)

In the foreseeable future, 'eye-like' or 'skin-like' soft image sensors are expected to play essential roles in our daily life. However, current image sensing electronics are not readily suited for the large flexible surfaces required for human-oriented applications because they are made of rigid panchromatic silicon (CCD) or compound semiconductor photodetectors (CMOS) and integrated with an array of optical filters for colour discrimination. The use of colour filters also limits the foldability and pixels density of the detector array. Colloidal quantum dots (QDs) have shown excellent substrate-agnostic flexibility and detectivity. However, their broad light absorption means filters need to be added to make them specific to a certain colour of light. So far, the most successful filter-less model is based on charge collection narrowing (CCN) photodiodes, which are semiconductor devices that convert the specific colour of light into an electrical current. However, since the narrowband response is delivered by controlling photogenerated charge collection efficiency, micrometres thickness junction is often required, which results in an array with a greater likelihood of interpixel cross-talk and frequency bandwidth limitations.
This IFQD PhD studentship is designed as a comprehensive study on using non-toxic QDs (zinc selenide telluride sulphide (ZnSeTeS), and indium gallium phosphide (InGaP) to efficiently detect light within a specific wavelength of interest at thicknesses as little as a few hundred nanometres. In addition, we will use high reflectivity cavities (e.g. enhance light absorption) to reduce the junction thickness and use an inkjet printer for CCN photodetectors microfabrication and multiple pixel image sensor integrations.